TCRID - Accelerating T-Cell receptor research and target identification through AI

**TCRID - Speeding up T-Cell receptor research and target identification through AI**

Traditional cancer therapies (e.g. chemotherapy, radiotherapy, surgery) are often not curative, do not prevent cancer from re-emerging and require continuous intervention.

T-cell-receptor(TCR)-based cell therapies are new, promising curative treatments for otherwise untreatable advanced solid cancers, such as bone, lung and gastrointestinal cancers. They consist of immune cells (T-cells), derived from patients, that are genetically reprogrammed with a cancer-targeting TCR, multiplied, and re-introduced into patients to destroy cancer cells.

Cancer-targeting TCRs are rare but can be found in cancer patients, and are an essential component to developing TCR-based cell therapies. However, identifying such cancer-targeting TCRs is an incredibly challenging, time-consuming and capital-intensive laboratory process, and there is a lack of computational methods to automate and streamline the process. Exogene leverages artificial intelligence (AI) to significantly accelerate the discovery of new cancer-targeting TCRs, while drastically reducing the time and cost required for the discovery process.

Unlike currently available display assays, which focus on the analysis of 1 TCR at the time, Exogene is building AI models to predict TCR-target interactions at massive scale by combining in-house wet lab TCR screening, a 1 billion data-point training dataset, structural modelling and cutting-edge deep learning.

This highly-promising technology will accelerate the development of novel life-saving cancer treatments for more than 180,000 patients with advanced solid cancers in the UK (more than 9 million worldwide) that would otherwise have limited treatment options and life expectancy. The results of the project will be published in a peer-reviewed journal and will strengthen the UK's world-leading position in advancing TCR-based cell therapies to tackle cancer worldwide.